Rapid, subterranean gas leak location monitor

A potentially significant application has emerged for a sensing system which would rapidly
pinpoint the location of natural gas (largely methane) leaking from mains gas pipes into
commercial service cable ducting (e.g. for telephone & TV cables) under town and city
streets. Repairing these leaks is a time consuming and expensive process for the gas
distributor and the industry has failed to successfully deliver a technical solution to this issue.
OptoSci believes that an all optical Tuneable Diode Laser Spectroscopy (TDLS) based
methane sensing system could provide an elegant and cost effective solution to this problem
which would substantially reduce the gas leak identification and repair time and ultimately the
cost for the gas distributor. In addition this solution would offer other public benefits like
increased safety, minimised transport disruption and reduced fugitive methane (a potent
greenhouse gas) emissions to the atmosphere. OptoSci is a micro SME with limited personnel
and financial resources, so the purpose of this project is to establish the product proof of
market and hence its commercial viability prior to any substantial investment in the full
development of a prototype system.